Hydrogen-Electric HGV Powertrain Development

This project will deliver an efficient and production-ready Fuel Cell/Battery Hybrid (FCEV) powertrain.

The consortium will undertake R&D and productization of the full vehicle powertrain, covering engineering, testing and development as well as the development of an advanced powertrain control system.

Technical challenges addressed include integrating mature electric powertrain components, largely from the UK supply chain, into a production-ready powertrain for the HGV market.

This innovative project will result in a fully functional integrated FCEV powertrain for the UK's first indigenous hydrogen-powered HGV and will contribute to the UK's ambition to decarbonise the HGV sector as described in the UK's Hydrogen Strategy.